Controlling Large Language Models for Educational Content Generation

In the field of education, large language models (LLMs) trained with massive corpora have been reported to produce near-human performances in learning and assessment tasks, including answering multiple-choice questions, coding, and reading comprehension. However, for tasks that require automatic content generation such as learning materials for classroom use, these models are still susceptible to confabulations or the tendency to produce outputs that are inconsistent with the expert-defined assessment standards used in the field. To address this problem, this thesis aims to explore three key research directions in the application of controlling large language models for educational content generation which cover the following: (a) guiding the content generation process with educational standards and specifications, (b) optimizing for multi-attribute levels of control, and (c) understanding extent and limitations of capabilities of large language models in generalizing to low- resource languages.

As special use cases to be studied, the proposal focuses on two main generative tasks related to education: automatic story generation and automatic feedback comment generation. Computational methods such as supervised learning, reinforcement learning, and in-context learning will be explored as starting points for possible drivers of language model controllability. To evaluate the study, automatic task-specific metrics combined with human evaluation through crowdsourcing will be used. This research will benefit both computing and non-computing members of the academe that are connected with controllability research of LLMs and its application to the field of education, specifically in language learning, content generation, and assessment of texts.

This research project is funded by the UKRI CDT in Accountable, Responsible and Transparent AI (ART-AI) at University of Bath, UK and is directly related with the Centre's research objectives, particularly on the evaluation, interpretation, and alignment of large language models with general human preference.